SJ Innovation Voucher application

New business developing a range of safe, environmentally friendly and highly effective formulations relating to human health and the built environment. Products include non toxic surface cleaners, varnish removers and paint strippers for home DIY use, as